The role of dendritic cells in immune checkpoint inhibition in brain metastases

Scientific context:

Spread of cancer to the brain (brain metastases) is a common and devastating clinical problem. Brain metastases have a huge impact on patient's quality of life and on their life expectancy. Life expectancy in brain metastases is on average less than 1 year and can be much shorter. Cancers often leading to brain metastases include melanoma and breast cancer.

Recently, cancer treatment has been revolutionized by helping a person's own immune system to fight the cancer. However, in brain metastases the understanding of how immune treatments work is limited and this prevents improvements in survival and quality of life.

This project will contribute to understanding in this poorly explored area by focussing on dendritic cells - an immune cell population critical for recruiting and activating other immune cells to target the cancer. It is known that dendritic cells are important in the treatment of cancers in other parts of the body with immune treatments, and that specific populations of these cells are more important than others. However, not much is known about whether they are important or how they work in the brain. This is important because the brain differs from other cancer sites as it is protected from the rest of the body by the blood brain barrier and hence has different immune responses.

This work will identify the role of dendritic cells in brain metastases in immune treatments, and how they could be boosted to improve the way therapy in the brain works.

Aims:

This work will aim to:
1) Show that certain dendritic cell populations are crucial in brain metastases response to immune treatment. This will be done by using a mouse model which lacks these populations and comparing treatment responses. This will also be used to see what changes happen to other immune cells when these important cells are missing.
2) Work out how dendritic cells move around the brain and body. We will also work out which immune cells they interact. This will be done using cancer cell tags which are taken up by dendritic cells and novel imaging techniques. We will explore the impact of immune treatment on this.
3) See how the genetic profile of dendritic cells in cancer changes with immune treatment, this will help us see which pathways are important in this response and hence identify pathways that can be enhanced. We will explore how this is different in the brain and in the rest of the body.

This work will be achieved mainly in mouse models of brain metastases. The work will be done in melanoma and breast cancer models. We will use techniques allowing us to tag and visualise different immune cells in order to quantify them, analyse their locations and sort them in to categories. We will use techniques to collect and analyse the sorted cells genetic data to look for any differences with treatment. Some work will be repeated in human samples to validate important findings from the mouse models to make this work more clinically important.

This work will allow a better understanding of the role of dendritic cells in brain metastases in the context of immune treatments. We hope to identify potential targets for how this role could be boosted to improve treatment options for people with brain metastases.

Technical abstract
Despite the great promise of anti-PD-1 and anti-CTLA-4 therapies in melanoma, ~44% of melanoma patients fail to respond and the efficacy in triple negative breast cancer (TNBC) remains limited. Thus, a better understanding of the underlying mechanisms is required to enable the improvement of therapy. This should include improvement of the efficacy in the brain, as brain metastases (BrM) develop in up to 60% of metastatic melanoma and ~35% of TNBC patients, and are associated with very poor prognosis. Recent clinical trials provided evidence for the efficacy of anti-PD-1, anti-CTLA-4, and their combination in melanoma BrM. Importantly, due to the distinct immune-specialized characteristics of the tumour microenvironment in the brain, such as lack of lymphatic vessels in the brain parenchyma, immunosuppressive characteristics of tumour draining lymph nodes (TDLNs) and the blood-brain barrier, the molecular mechanisms need to be addressed in the specific context of BrM. My study will focus on dendritic cells (DCs) as the major antigen-presenting cell type, and thereby complement the studies on T cells, NK cells, microglia and macrophages in the context of immune checkpoint blockade in BrM that are currently ongoing in the lab.

I will use recently established tumour transplantation and hematogenous models of melanoma and TNBC BrM, in which clinically observed intracranial efficacy of anti-PD-1/anti-CTLA-4 combination can be faithfully recapitulated. I will determine which DC population is critical for the intracranial efficacy of immune checkpoint blockade, how DC migration to the TDLNs differs between intra- and extracranial tumour site, and whether DCs at the two locations differ in their molecular profiles. Key findings will be validated on human BrM tissue obtained from patients that underwent immunotherapy as compared to immunotherapy-naïve patients. This is expected to reveal potential strategies for the enhancement of anti-PD-1/anti-CTLA-4 efficacy.